CCP4 Advanced integrated approaches to macromolecular structure determination

Potential impact
The CCP4 software suite has a wide national and international distribution with over 20,000 academic and over 160 commercial licenses worldwide. The proposal realises the impacts
(1) in education through active involvement of developers in teaching and outreach activities, and through the networking of programmers and users of crystallography software, creating career opportunity for programmes and developers;
(2) in the scientific community by cross-fertilisation across scientific disciplines where crystallography is used and the CCP4 software is applied, and further by driving methods development, thus leveraging investment in scientific infrastructures;
(3) in the UK economy by impacting stakeholders in academic spin-out and industry, and directly through engaging industrial users in working groups and executive committee;
(4) in society by generating commercial and economic revenue, mainlining a leading role for UK-PLC in a globalised setting.
Dissemination and impact activities are steered by two working groups; working group chairs report to the CCP4 executive committee to manages software development and ensures scientific leadership. Working group 2 is essential for community building, making world leading computational methods accessible to academia, groups new to crystallography, and industrial users. The working group bridges between users of the software, PIs in the crystallography field and beyond, the CCP4 core developers' team, programmers and developers, and furthers association with new talent. This proposal recognises the critical role of working group 2 in steering or participating in the following activities to maximise impact, as outlined in the 2014 preamble:
+ CCP4's working groups are constituted from users, core team and developers. Working group 2 provides input to keep the software at the forefront of development, constantly challenging its use. The executive committee oversees integration of new software into the suite, and the CCP4 core team maintain the high standards, ensure compatibility and future-proof nature of the suite, and drive new software solutions.
+ The annual study weekend, organisation of which is overseen by working group 2, is central to dissemination of the software and brings together users, notably ECRs, PostDocs, GradStudents, programmers and developers; it serves a significant role in education and road testing as well as gathering of user requirements and nurturing talent.
+ The annual CCP4 special issue features new science generated from the annual study weekend and attracts many citations; it serves in dissemination and peer review and has become a community reference, increasing the GPA of researchers / developers contributing to CCP4. Further dissemination activities include documentation, teaching activities and tutorials, web page, and the CCP4 bulletin board as an online-tool widely used by the worldwide community to exchange information and to report or resolve problems directly or indirectly linked to the CCP4 software.
+ The annual developers retreat nurtures cross-fertilisation between developers that are directly funded or are affiliated with CCP4 activities (including PDB or CRYO EM) to enable community response to challenges identified by the executive committee.
+ Sponsoring of national outreach events and holding national workshops / schools reaches out young scientists, generates new networks, and brings in new talent; commercial licenses generate revenue to support these outreach and training events. Participation in international conferences and holding international workshops engages the community and raises an international profile to increases reputation.
+ CCP4 offers competitive funding of projects through an internal bidding process and supports external grant application through the executive committee.